Tissue and organ development in the intact animal - Agriculture, Animal Welfare, Developmental Biology, Diet and Health , Genetically Modified Organisms

Technical abstract
We aim investigate whole animal biology through mechanistic studies. Using the skills and capabilities at The Roslin Institute we are ideally placed to study cellular differentiation at the tissue level in vivo – across a range of species including rodent, poultry, livestock and companion animals. Furthermore, we aim to identify general mechanisms that function across a range of species thus exploiting comparative biology to identify over-arching principles and rate-limiting processes. We aim to compared and contrast cellular differentiation in the foetus or embryo with that in the adult animal and will exploit natural and engineered mutants to achieve these goals. The objectives of the theme are: To define endocrine regulation of ovarian follicular recruitment. To define role of macrophages in embryonic development. To identify centrosome/cilia signalling functions during vertebrate development. To expand application of transgenic technologies in the study of development. To characterise regulation of bone mineralization, growth and differentiation. To assess how early life experiences affect fundamental patterns of organ development and function in the foetus and neonate.